University of the West of Scotland and Rackit Limited KTP 22_23 R1

To enhance management capability and, through a combination of digital transformation, organisational and culture change, release capacity, increase operational efficiency and improve business agility and resliance.